Dynamic contrast-enhanced MRI: Robust measures of blood-brain barrier leakage

Project Description: (maximum of 4,000 characters)

Magnetic Resonance Imaging (MRI) can produce exquisite pictures of the brain. It is used to diagnose a variety of neurological diseases. Current work is transforming this technology from a machine that takes pictures into a measurement device that can take precise and accurate measurements of brain physiology. This can reveal disease-related changes in the brain that are not immediately visible from looking at the picture (e.g. see Montagne et al, 2016).

One such approach is to inject contrast agent into the blood and to track its progress through the brain with dynamic MRI. In certain diseases such as stroke, the blood vessel walls, forming the so-called 'blood-brain barrier', become leaky and harmful substances can enter the brain. We can detect where this is happening with dynamic contrast-enhanced MRI because the MRI signal changes as the contrast agent leaks out of the blood. There is a lot of current interest in cases of very subtle long-term leakage of the blood-brain barrier where it is thought this might cause damage to the brain cells, contributing to dementia (Nation et al, 2019).

We can build computational physics-based models describing how the MRI signal changes over time as the contrast agent moves from the blood compartment into the brain tissue compartment. We fit these models to the dynamic MRI data from each pixel in the brain image to produce a quantitative map of the degree of leakage throughout the brain (O'Connor et al, 2011).

In this PhD project you will test different acquisition approaches to improve our ability to detect very low levels of contrast agent leakage. You will use a mixture of computer simulations, measurements in 'phantoms' (physical models, e.g. two compartments separated by a semi-permeable membrane) and measurements in the brains of healthy volunteers and in patients after a stroke. You will also test different analysis models to improve the accuracy of leakage estimation. Initially, existing images from 40 patients after an intra-cerebral haemorrhage will be used.

The ideal candidate will have a physics/engineering degree with a keen interest in biology and the brain. Research experience in imaging would be great but not essential. The successful student will gain training in MRI acquisition and analysis, computer programming and modelling. They will join a growing number of methods-oriented PhD students within the Division of Neuroscience and Experimental Psychology. The student will attend weekly lab meetings with our highly multidisciplinary team of scientists including physicists, mathematicians, biologists and neurologists and will benefit from a regular seminar program.